High-speed imaging technology

This is a PhD research project in Physics. The project is to study novel high-speed imaging technology in the Advanced Optical Communication and Imaging Lab. The student will research on novel architecture and signal processing technologies for high-speed imaging. The student will research on the novel hardware architecture and integration, experiment on the subsystem technologies, research signal processing technology including machine learning, and apply the imaging technology for various applications such as scientific research, biomedical imaging, transportation, fluid dynamics, and etc.